University of Sheffield and Symmetry Medical Sheffield Limited

To develop an optimised casting process for orthopaedic implants in order to minimise inclusions, and subsequently increase product yield. Inclusions are a type of defect either internal or external that, for this product application, results in it being rejected for use.